Hopping through the interfaces: a multiscale chemo-mechanic model for energy materials

Mechanical damage arising from electrochemical processes in energy materials can alter significantly their mass transport capability, and overall performance of energy storage systems. The damage is frequently initiated at material's internal interfaces, subsequently disrupting ionic and electronic conductivity paths. The coupling between interfacial damage and ionic transport is not yet fully understood, and requires description of its origins at the nanoscale. This project will provide enhanced understanding of the damage-transport coupling for various interfaces in energy materials across the length scales by developing a novel data-driven multiscale methodology based on the Bayesian inference, linking first-principles calculations with the continuum modelling framework, and subject to physical constraints.
Mechanical damage arising from electrochemical processes in energy materials can alter significantly their mass (e.g. Li-ion) transport capability, and overall performance of energy storage systems. The damage is frequently initiated at material's internal interfaces at the microscale, subsequently disrupting ionic and electronic conductivity paths, and thus reducing electrochemical performance of energy materials. The coupling between interfacial damage and ionic transport is not yet fully understood, and requires detailed description of its origins at the nanoscale.

This project will provide enhanced understanding of the damage-transport coupling for various interfaces in energy materials across the length scales by developing a novel data-driven multiscale methodology linking first-principles calculations with the continuum modelling framework. That will simultaneously enable to identify relevant model parameters, account for their variability, and quantify their uncertainty. The ultimate interface model will be implemented within a finite-element approach, and applied to two case studies at the microscale: (a) intergranular damage within active electrode particles, and (b) interface damage between active particles and surrounding material (e.g. solid electrolyte), both subject to electrochemical cycling.

The project will also be linked to nanoscale experimental investigations carried out by the experimental partner (Prof Piper, EIC/WMG) to match modelling efforts with experiments.

Potential impact
Impact on Students. The primary impact will be on the 50+ PhD students trained by the Centre. They will be high-quality computational scientists who can develop and implement new methods for modelling complex systems in collaboration with scientists and end-users, who are comfortable working in interdisciplinary environments, have excellent communication skills and be well prepared for a wide range of future careers. The students will tackle and disseminate results from exciting PhD projects with strong potential for direct impact. Exemplar research themes we have identified together with our industrial and international partners: (i) design of electronic devices, (ii) catalysis across scales, (iii) high-performance alloys, (iv) direct drive laser fusion, (v) future medicine exploration, (vi) smart nanofluidic interfaces, (vii) composite materials with enhanced functionality, (viii) heterogeneity of underground systems.

Impact on Industry. Students trained by HetSys will make a significant impact on UK industry as they will be ideally prepared for R&D careers to help to address the skills shortage in science and engineering. They will be in high demand for their ability to (i) work across disciplines, (ii) perform calculations that come along with error estimates, and (iii) develop well-designed software that other researchers can readily use and modify which implements novel solutions to scientific problems. More generally, incorporating error bars into models to take account of incomplete data and insufficient models could lead to significantly enhanced adoption of materials modelling in industry, reducing trial and error, and costly/time-consuming R&D procedures. The global market for simulation software is expected to more than double from now to 2022 indicating a very strong absorptive capacity for graduates. Moreover, a recent European Materials Modelling Consortium report identified a typical eight-fold return on investment for materials modelling research, leading to cost savings of 12M Euros per industrial project.

Impact on Society. Scarcity of resources and high energy requirements of traditional materials processing techniques raise ever-increasing sustainability concerns. Limitations on jet engine fuel efficiency and the difficulties of designing materials for fusion power stations reflect the social and economic cost of our incomplete knowledge of how complex heterogeneous systems behave. High costs of laboratory investigations mean that theory must aid experiment to produce new knowledge and guidance. By training students who can develop the new methodology needed to model such issues, HetSys will support society's long term need for improved materials and processes.

There will also be a direct impact locally and regionally through engagement by HetSys in outreach projects. For example we will encourage CDT students to be involved with annual 'Inspire' residential courses at Warwick for Year 11 girls, which will show what STEM subjects are like at degree level. CDT students will present highlights from projects to secondary-school pupils during these courses and also visit local schools, particularly in areas currently under-represented in the student body, in coordination with relevant professional bodies.

Impact on collaboration. Our international partners have identified the same urgent challenges for computational modelling. We will build flourishing links with research institutes abroad with long term benefit on UK research via our links to computational science networks. Shared research projects will strengthen links between academic staff and industry R&D personnel and across disciplines. The work will also lead to accessible, robust and reusable software. The Centre will achieve cross-disciplinary academic impact on the physical and materials sciences, engineering, manufacturing and mathematics communities at Warwick and beyond, and on the generation of new ideas, insights and techniques.